Over-speed and Uncontrolled Movement Detector with Emergency Brake Release & Remote Reset (SafeLift)

"SafeLift will be the first of its kind to react, deploy and stop the lift in freefall from a landing within a maximum of 700mm ensuring it will be the safest available. It will use multiple sensor control and integrated safety gear to stop the car. It will record and remotely report all events especially if a malfunction is detected, thus delivering real-time safety capabilities and data to key stakeholders.

Two UK SME companies, Atwell International Limited and Coomber Electronic Equipment Limited have collaborated to produce this UK designed and manufactured fully certified safety system for the UK, Europe and RoW lift industry. This development will create benefits for the UK including increased revenue, job creation, including apprenticeships and graduate posts, along with supporting the government's efforts towards environment change."